Generating and Understanding Temporally Grounded Instructions in Procedural Videos

A procedure is a structured sequence of actions executed in order, with each step building on the last to achieve a goal-oriented task. Commonly used for skill development, procedures are accessible through sources like long videos with visual demonstrations and detailed instructional articles. Prior studies often employ supervised methods to convert video data into temporally grounded language descriptions, linking video content with instructional texts. Conversely, weakly-supervised approaches often rely on transcribed speech as an alternative. In the first part of this thesis, we focus on instructional videos in the cooking domain and identifies significant challenges in generating these temporally grounded cooking instructions, particularly (i) the lack of metrics to evaluate predicted temporal boundaries for generating coherent instructions, and (ii) the reliance on noisy and stylistically inconsistent text for large-scale weakly-supervised pre-training. The second part of the thesis develops a benchmark to evaluate how well video-language models understand long-term context and infer implicit information in instruction sequences, which often compress multiple actions into single sentences, making them appear simple yet inherently elliptical and complex.
In the first part, we hypothesize that generating coherent instructional sequences relies on accurately predicting the temporal boundaries of events in procedural videos. To advance this goal, we analyse the current evaluation metrics and find that they fail to consider temporal order and accurate mapping between ground-truth and predicted segments, leading to inefficiencies and overestimated performance. To address this issue, we propose a new evaluation metric and demonstrate that current state-of-the-art methods perform worse than simple uniform baselines under this new metric.
Further to scale AI models for generating coherent instructions, we focus on weakly-supervised methods using narrated videos and transcribed speech, as manual annotation is costly. This method offers a solution but demands substantial data and computing resources due to noise and stylistic differences between transcribed and human-written texts. We hypothesize that filtering out irrelevant content (e.g. conversational fillers), and transforming relevant transcribed speech into human-written style, can enhance efficiency. We introduce Sieve & Swap, a technique that merges instructional video datasets with recipe text datasets, reducing size by three orders of magnitude compared to current alternatives, and demonstrate the value of our curated dataset for generating coherent instructions across three models.
In the second part of the thesis, we focus on the effective interpretation of human-written or machine-generated procedural instructions, which requires models to make contextual and implicit inferences by utilizing linguistic and visual context from prior instructions. For instance, (i) add cucumber to the bowl and (ii) add sliced tomatoes, the second step's where argument is inferred from the context, referring to where the cucumber was placed. For that, we introduce Implicit-VidSRL, a dataset designed to make such implicit inference from multimodal cooking procedures, unlike prior benchmarks that focus only on explicit information. Finally, we show that while large video-language models often struggle with these tasks, efficiently fine-tuned smaller models can perform competitively with their larger counterparts in inferring implicit information and anticipating procedural events.